PRE CHASM RESEARCH LTD - MyTyreManager - a Mass Market Smart Phone Tyre Tread Technology Using Novel Active Machine Learning

This project aims to allow machines instead of people to make complex decisions about
tyrewear, building on a successfully completed TSB ICT Technical Feasibility project (File
Ref 131363).
That feasibility study stated that current 3d scanners are expensive (>£1000) and not fit for
use by law enforcers, or consumers (car owner/drivers). We showed that manual methods are
open to misinterpretation and are often ignored. We demonstrated that it was possible to
embed intelligent machine learning and novel algorithms into a Smart Phone for tyre-wear
image analysis, allowing for the first time, a Smart Phone-based 'machine' to make complex
decisions about the road-worthiness of tyres on vehicles.
This project seeks to progress that technology to Proof of Concept stage, targeting the
development of a consumer 'App' and platform architecture to enable car owners to manage
their tyre wear, and condition, on an on-going basis using their Smart Phone. This will enable
users to alter their driving style to optimise tyre longevity, and maximise safety.
Other interested parties (like insurers) could analyse that data.
Challenges to address include, optimisation of feature vector algorithms across a range of
Smart-Phones, characterise tyre differences and impact on machine vision, learning and
accuracy, realtime cloud integration, influence of weather, and optimisation of acquisition
speed.
Significance: 2011-2020 is the United Nations Decade of Action for Road Safety(UN).
Worldwide road accidents kill 1.3million. Increasing 30%/yr. 45% linked to tyre wear.
According to TyreSafe in UK alone 4.4m cars have at least 1 illegal tyre. The problem is
enormous. The serviceable market is equally large therefore. One measure could be tyres sold
vs smart phone users worldwide, suggesting a serviceable market in excess of 500m users.
This is an opportunity for wide adoption of patented machine learning at the consumer ‘App’
level and a chance to positively impact road safety.